Development of a Perfusion System for Routine Three Dimensional Cell Culture

Currently in the laboratory cells are routinely cultured on two dimensional (2D) substrates which limits their functionality. Reinnervate has developed alvetex which is the market leading scaffold-based technology for three dimensional (3D) cell culture that significantly enhances cell growth and function. Cells in these static culture systems are fed by passive diffusion exchange with the culture medium. In this project, we will design and build a unique perfusion plate that combines the advantages of 3D cell culture with a dynamic medium perfusion system to further enhance the performance of cultured mammalian cells. The perfusion plate will be innovatively designed and will incorporate well-to-well perfusion. Importantly, the design will be compatible with Reinnervate's existing 3D products and will be developed for simple routine use thus opening new opportunities in the conventional cell culture laboratory.